Pictures of ageing in Uganda; A partnership to explore demographics, phenotype and self perception in a community of older people

People are getting older and not just in Western countries. Societal pressures from extended life expectancy are now emerging in low-income countries. We don't really know what ageing looks like in low-income countries, and many people don't know their exact age. We will work on methods to determine people's exact ages (demographic information) in a community in Uganda and build up a picture of its older people's functional and cognitive health. At the same time, we will involve the same people in a community arts project to explore their self-perception of ageing.

Ageing populations across the globe will lead to a rise in frailty, disability and dependency. Solutions to these problems must be financially, socially and environmentally sustainable to avoid prejudicing life chances of current and future populations. In addition proposed solutions must have buy-in from the older population themselves.

Through this grant we will establish an exciting multi-disciplinary partnership network of academics, artists, non-governmental and governmental organisations in Cambridge and Uganda with a community of older people in Uganda. This partnership will provide a framework to explore demographics, the healthy ageing phenotype, and self-perception using historical demography, psychology, public health epidemiology, and visual arts in order to build up a holistic picture of ageing in a community in Uganda. We will co-develop ideas with a community of older people to produce a multi-disciplinary demographic, phenotypic and functional capacity and visual representation of what ageing means to them. We hope that this forms the basis of a future research grant application.

Potential impact
Short term impact: this grant will connect researchers in Cambridge, UK and Uganda interested in working with colleagues around the topic of ageing. They will bring experience and expertise of working in different resource settings and different disciplines, but with a shared interest in ageing. These researchers will learn from each other and share their experience and ways of working to build a combined project

Medium term impact: Senior researchers will help to train early career researchers in multidisciplinary ageing research; this will include those attending the short course. The senior researchers will help a Ugandan student to apply for a PhD under the University of Cambridge- Africa scheme, which is led by Uganda's Makerere University and seeks to support African scientists. 3 post-graduate trainees working with the project will be trained in data collection methods

We will adapt/develop survey tools that can collect data on health and demographics of older people that can be used elsewhere in Uganda or East Africa

Long term impact: The project will produce information to help Ministries of Health and Gender plan their support for older people. We aim for this partnership to be a lasting collaboration between researchers in UK and Uganda in the area of ageing working across their subjects to build up a complete picture of what it is like to be older in Uganda.